Deaths in the community under supervision post-release from custody

The aim of this research would be to explore the factors, both individual and systemic, involved in deaths of individuals
who are under supervision in the community, following release from prison. In order to do this, the work would employ a
mixed methods approach. The literature review would include a description of recent policy changes relating to the health
and criminal justice services, and their effect on supervision and support post-release from custody, as well as an
examination of existing studies looking at deaths across the criminal justice pathway. Document reviews would look at
reports such as fatal incident reports from the Prisons and Probation Ombudsman relating to deaths occurring in
Approved Premises, and Coroner's reports. Empirical research, such as interviews with people under parole supervision,
with bereaved families, and with practitioners, would aim to explore the lived experience of people under supervision
post-release from custody. This work has possible implications for policy and practice, such as NHS England spending
and commissioning of healthcare services, and future developments in the structure of the probation service. It also has
the potential to contribute to addressing the issue of how deaths occurring under parole supervision should be
investigated and scrutinised.